Dissecting The Role Of ERG As A Critical Modulator of Lymphatic Function And Immune Response

Lymphatic vessels represent an essential component of the circulatory system, where they operate intimately with the blood vasculature to mop-up fluid and blood capillary exudates from interstitial tissue spaces, maintaining fluid and tissue homeostasis. The resulting protein-rich lymph travels along a lymphatic vessel hierarchy punctuated by lymph nodes (LN) before returning to the circulation. Lymphatic dysfunction leads to disturbed tissue fluid balance and lymphoedema. Lymphatics are also emerging as gatekeepers of immunity thanks to their intimate connection to LN immune hubs, providing a continual source of antigen, supporting rapid immune cell mobilization, generating chemotactic gradients and expressing a repertoire of adhesion molecules to facilitate immune trafficking, and scavenging antigen.
Although endothelial cells (ECs) lining both blood and lymphatic vessels share common molecular and cellular processes, there is extensive specialisation underlying the unique functions of these two vascular systems. These differences reflect specific transcriptional programs, that can be regulated by transcription actors, including members of the ETS, FOX and SOX families. ERG is one of the most highly expressed ETS transcription factors in blood ECs, serving as a master regulator of endothelial homeostasis. ERG deficiency is embryonically lethal due to catastrophic vascular defects. Our ongoing work has highlighted a unique role for ERG in regulating lymphatic endothelial cell (LEC) gene programs, and in regulating lymphangiogenesis.
While ERG is emerging as a key endothelial transcriptional regulator of both blood and lymphatic endothelium, how its expression contributes to lymphatic identity and immune functionality essential for generation of immune responses remains unclear.
Here we will employ functional assays with high resolution transcriptomics and imaging to address this, gaining valuable insights into the molecular mechanisms underlying lymphatic function and dysfunction in pathologies such as lymphoedema. Identifying pathways that play pivotal roles in the breakdown of lymphatic immune function provides a roadmap for potential therapeutic targets to modulate immunity for patient benefit.